Project LEAP (Light) - Lightweight and Electrifying ATV Performance

LEAP Light will develop a new lightweight, on-road, electric ATV (named SKYE) at a commercial price point to replace the ICE derivatives dominating the market. Delivered by Callum, a leading high-end vehicle design, engineering and manufacturing firm, secures localised supply chains and accelerates UK-based development timeframes, delivering a vehicle to "verification prototype" by project close.

The project focuses on the development of novel lightweight chassis structures and environmentally low-impact A-class quality composite body systems suitable for low volume vehicle manufacture.